QGyro

Accurate inertial measurement units (IMUs) are critical for autonomous navigation in where access to Global Navigation Satellite System (GNSS) is denied/unavailable/unreliable. This is particularly relevant to defence/security applications (e.g. cruise missiles) or civilian applications such as remote search and rescue situations.

The QGyro project will develop a navigation-grade based on an atomic spin gyroscope and evaluate the miniaturisation potential of the technology.

The 18-month project builds on outputs of several quantum projects to create a pathway to developing the commercial atomic spin gyroscope based on co-magnetometry.